Counter UAS (CUAS) and Perimeter Intrusion Detection System (PIDS) Autonomous Air and Ground Surveillance Pod (ASP) Sensor Clusters

Overview Ltd. have joined with Operational Solutions Ltd. and Rinicom Intelligent Solutions Ltd. to develop an infrastructure independent sensor and automated perimeter sweep system to protect airports against disruption from air and ground threats.